Investigation into Hyperspectral Imaging as a Non-Destructive Testing Technique of Aircraft Structures

This proposal aims to evolve existing research strands into hyperspectral imaging of composite damage to evaluate its usefulness as a full aircraft/structure NDT techniques.